Miscarriage risk under a changing environment

This project aims to close the research gap on the effect that environmental change has on miscarriage risk. Environmental change in this context is defined as air pollution, land use, and climate change.
A miscarriage is defined as the loss of a pregnancy before the 20th week of gestation, and it is estimated that roughly 30% of conceptions end up in one.
Amongst pregnancy outcomes, miscarriages are the least studied. This is because they are less thoroughly recorded in administrative databases than stillbirths and pre-term births, and are therefore harder to study. While some relied on prospective cohorts to overcome issues around underreporting, some methodologies have been developed to overcome the limitations in data availability by modeling expected births against time series through lagged time series analysis.
This project aims to develop a Spatiotemporal Bayesian model to investigate the effects that environmental change can have on miscarriage risk using observational methods and real-world data. Real-world data includes datasets collected outside of medical trials (administrative data, cohorts).
The objectives include: conducting a scoping review to detect the methods that are being used to detect miscarriages in observational settings in response to air pollution and temperature; developing a spatiotemporal model to assess whether expected births can be predicted by exposure intensity during early gestation; and develop a model using routinely collected miscarriage counts, abortion and birth data, to assess whether environmental exposures can predict miscarriage related hospitalisations.
All methods will be based on Bayesian inferential models and will look at the effects of deprivation and land use as effect modifiers.